Automation of key GIGMATE processes to support scaling up the service

GIGMATE is a tech enabled platform which provides detailed live music event listings for users.

We offer access to online communities based on members' music preferences and can match music fans up to go to live events together based on their musical tastes (www.gigmate.uk).

GIGMATE offers its members the opportunity to connect through their passion of live music while developing new and positive relationships digitally and in real life.

We're all about offering people the opportunity to make real life, supportive, connections through live music events. GIGMATE will have a positive effect on peoples' mental health and will help to tackle the loneliness / social isolation endemic. GIGMATE will support local, independent venues by promoting their events to a currently untapped market.

The full GIGMATE service is available via our mobile responsive website ([www.gigmate.uk][0]) and our Apple and Android 'GIGMATE' mobile application.

[0]: http://www.gigmate.uk